The ludic artificiality and the distancing effect of Louis Jouvet's body in cinema

This research will investigate Louis Jouvet's acting work in cinema. His
performances resulted in a unique system of artificial acting in which the bodies
of the actor and the character exist 'side by side', allowing the audience to
simultaneously engage with the characters embodied and witness the mastery of
voice and corporeal gestures of the actor. We will explore how this artificiality
theatricalizes cinematic space and criticizes conservative values. We will analyse
how Jouvet's acting theory and methods intersect with cinematic conceptions of
mise en scene, calling into question the dominant aesthetics and representations
of realist and naturalist film.